Development and Implementation of a Digital Tracking System for Clinical Waste

Waste producers have a duty of care responsibility to ensure their wastes are treated in an appropriate manner, reducing potential risk to public and/or any other persons potentially encountering it through its lifecycle.

Cliniwaste are planning the development and implementation of a unique sophisticated tracking solution, based on asset tracking software, to provide a cradle to grave solution for the tracking of clinical waste from the point of initial production within the NHS or alternative healthcare waste producer to its final disposal within a permitted treatment facility.

This tracking will allow full traceability without direct inspection as an alternative to waste auditing involving the manual sorting of bags and sharps, removing hazards associated with the handling and management of potentially infectious wastes along with providing detailed data for future analysis.

Data obtained will be used to strategically map the wastes lifecycle and establish where improvements can be made in their management including segregation and disposal relevant to the European Waste Hierarchy.